Dissecting global protective immune response to dengue virus at a single-cell resolution

Dengue virus (DENV) infection is a mosquito-borne disease that infects 390 million people each year. Despite a sharp rise in the number of infected case over the past decade, there is currently no available specific treatment. A vaccine has been developed but is of limited efficacy and has been shown to cause severe side-effects when given to young children. It has been observed that some individuals who are infected with the virus either develop no or very mild symptoms and clear the virus, whereas other individuals develop fever and severe symptoms such as bleeding and shock. Here we aim to compare infected individuals with and without these harmful symptoms to better understand which parts of the immune systems are responsible for clearing the virus and which parts are responsible for causing the often very severe symptoms without clearing the virus effectively.
Human "innate" immune response reacts to general danger signals such as those generated during a viral infection, whereas the "adaptive" immune response recognises the shape of an invader and mount a specific response against this. B and T lymphocytes are the mediators of the adaptive immune response. Each individual T and B lymphocyte carries a unique receptor that is able to recognise a different shape on the infectious agent. Therefore, ideally, immune responses need to be studied at the level of the single cell.
At the Wellcome Trust Sanger Institute (WTSI UK), cutting-edge technology has recently been developed that is able to profile immune cells at the single cell level. Complex "transcriptomics" data are generated, and computational tools for the successful analysis of this type of large-scale data have only recently been developed.
We now propose to apply single cell profiling techniques to one of the most comprehensive Dengue patient cohort assembled in Thailand, one of the main hubs of dengue cases By identifying specific differences in the immune response of individuals with and without disease, we will (1) identify the specific cell subtypes of both the innate and adaptive immune response that is responsible for clearing the virus, (2) provide a molecular description of the receptors in B and T cells that are able to bind the virus. The knowledge gained will help to develop more effective vaccines and anti-viral treatments. In addition, the project will allow Mahidol University (MU, Thailand) to develop a single-cell analysis platform that can be applied to study other infectious diseases in the future.

Technical abstract
Dengue virus (DENV) infects 390 million people each year, mostly in the tropics, with endemic regions expanding rapidly. As yet no effective vaccine or antiviral therapy exists. Here we propose a comprehensive study of the immune responses in asymptomatic vs symptomatic DENV-infected individuals at the level of single cells, as the basis for improvements in vaccine design and better treatment strategies. Recently published data using a bulk microarray approach showed differences in the immune response in DENV-infected individuals with and without symptoms. However, bulk gene expression data has limited resolution. In contrast, single cell analysis generates information on the specific subtypes of immune cells that are activated and that can clear the virus. Utilizing a Dengue patient cohort at Mahidol University, Thailand and cutting-edge single-cell technology at WTSI, we propose to dissect the global protective immune response to DENV infection. Single cell transcriptomes will be obtained from pre-collected peripheral blood mononuclear cells (PBMCs) from asymptomatic and symptomatic DENV infected individuals to identify factors associated with protection versus pathogenesis. Innate immune responses will be assessed by single-cell analysis of T and B cell-depleted PBMCs using an emulsion-based single-cell technology (10x sequencing). In addition, we will perform an in-depth analysis of activated and DENV-specific T cells and activated B cells using the SMART-seq2 protocol, which allows the analysis of TCR and BCR gene segment usage. In cell sub-populations linked to viral clearance, we will identify differentially regulated markers and perform validation experiments to confirm the identified severity-associated factors at the protein level by means of surface marker expression analysis by FACS and cytokine array studies on patient plasma. This will provide crucial information on desirable type immune responses against DENV, paving a way for future vaccine design

Potential impact
Our comprehensive analysis at the single-cell level of how the immune system of some individuals can provide a protective response to dengue virus infection, while in others it leads to severe disease outcomes, has potential impacts in several areas.
The novel findings from the use of cutting-edge technologies to analyze invaluable samples from patients with different disease outcomes will lead to major scientific advances in our understanding of protective immune responses to this important viral infection that affects a large number of people worldwide. The research community and pharmaceutical companies will benefit from these basic insights to translate them into diagnostic/prognostic tool development, better vaccine designs, and specific antiviral therapies. All these areas are underserved at the moment and are thus in great demand in the combat against dengue virus infection.
As a vector-borne disease carried by the Aedes mosquitoes, the infection affects mainly tropical countries, including Thailand, and the endemic areas are expanding to other parts of the world. Thus, novel diagnostic tools, effective vaccines and therapeutic modalities will eventually be beneficial to a large number of people at risk of the infection. This will also lead to an enormous relief from the economic burden of the disease in developing countries and contribute to a healthier population and workforce.
At the same time, the transfer of the advanced single cell genomics technologies, including computational analysis methods from the UK to Thailand, will provide a great opportunity for Thai researchers to employ this novel technology in other research areas of importance to the country. Thus, this will benefit the Thai research community and biotechnology/pharmaceutical industry as a whole and contribute to economic competitiveness of the country. The young scientists who will be trained in this program will become a key group in exploiting this technology and will help in the training other reseachers from both the academic and industrial sectors in Thailand